Fibre coupled near photon counting Raman Spectrometer development for operation in physically challenging industrial enviroments

This project seeks to develop a new class of fibre coupled spectrometer targeted at remote Raman measurement of chemical species in challenging industrial environments. This innovative design offers much greater etendue, and subsequently sensitivity, than more traditional methods that have been employed. The project will invesitigate the feasibility of the proposed technology by means of a computer model and benchtop demonstrator. The novel design allows large aperture fibres to be used, which means the device could make Raman measurements in previously inaccessible, physically challenging environments. This will enable many industries to more accurately monitor process contaminations which will, in turn, help to improve processes and efficiency of industrial plants.